The University of Liverpool And Chemostrat International Limited

To develop, transfer and embed analytical and interpretative protocols combining stable isotopic and elemental characterisation of hydrocarbon reservoir rocks, facilitating enhanced reservoir analysis services.